University of Lincoln and Lincolnshire Action Trust KTP 24_25 R3

To deliver the digital transformation of Lincolnshire Action Trust from a small charity to one which retains its local connection but also delivers international level performance in operations, performance, and communication, thereby improving the experience of clients, staff, partners, funders, and commissioners.